ROSBA - Robust Oxygen Sensing for Biology Applications

Ruskinn's core business is the development and manufacture of sealed Hypoxic (low Oxygen) and Anaerobic (zero Oxygen) "glove port" workstations for cell biology and microbiology applications, including stem cell research. This Feasibility Study explores a new Oxygen sensing technology and related systems which will cause a disruptive performance shift in the workstation marketplace.